Modelling and optimisation of antennas for 6G communications

"The objective is to develop optimised realistic antennas or antenna arrays that concurrently satisfy multiple requirements such as maximum antenna forward gain, low side lobe levels, nulls towards the direction of arrival (DOA) of undesired incoming signals, etc. The geometry and excitation of antenna arrays will be optimised in order to shape the produced radiation pattern in a specific way depending on the application. Finally, a proper feeding network that provides the required excitations on the antenna elements as well as matching to a central transmission line will be designed. The optimisation of antennas, antenna arrays and feeding networks will be performed by developing and applying novel evolutionary optimisation techniques in conjunction with full-wave analysis methods like the Finite Difference in Time Domain (FDTD) method, the Finite Integration Technique (FIT), the Finite Element Method (FEM), and the Method of Moments (MoM).

This project will benefit from two current running European projects MSCA-ITN-MOTOR5G and MSCA-RISE-RECOMBINE both on Beyond 5G Communications.
Publications will be submitted to Q1 high-impact journals: IEEE Transactions on Antennas and Propagation (IF = 4.4), IEEE Access (IF = 3.7), etc.
Eventually Patents will be filed and relevant business opportunities will be exploited."